A novel contamination sensor to make multispecies, multi-drop, lossless measurements for complete characterisation of natural gas in high pressure pipelines - LineGas

Pipelines have formed an integral part of our natural gas transportation infrastructure for
decades and their importance is growing, as resources are depleted and demand increases.
Contamination in pipelines is a serious issue commercially, for safety, and reliability of
supply. Early detection of contamination is key and will result in the issue being dealt with
before it becomes a commercial problem and most importantly an urgent safety issue.
Commercially available technology capable of identifying contaminants is expensive, difficult
to maintain and calibrate, and slow to operate
Our idea is to introduce a novel Raman spectrometer and measurement cell at existing tapping
points in pipelines in order to rapidly determine the gas composition. This will enable
monitoring of various safety related chemical species, such as O2 or H2S, so that the correct
course of action can be decided upon before it becomes a serious issue. In addition, other
standard gas parameters can be monitored, including Wobbe index, which relate to the energy
content of the gas and forms a part of the supply specification.
Our goal is to establish a clear “proof of concept” for a novel spectrometry system, including
a novel measurement cell and state of the art Raman spectrometer with unprecedented
sensitivity. The safety, economic and social benefits are numerous and the system would be
retro-fitted onto existing pipelines in the global supply network. This technology will be
designed to be compatible with other novel contamination sensors to make multi-species, lossless measurements for complete characterisation of natural gas in high
pressure pipelines.
At a time of change in the global energy industry in terms of changing sources of gas and
security of energy supply, this innovative technology will provide the UK with a competitive
advantage in the global energy supply market. Oil and gas multinationals have already shown
great interest in the concept